Kinase inhibition reverses glucocorticoid resistance through upregulation of the glucocorticoid receptor transcriptional programme in T-cell acute lym

T-ALL is a rare but aggressive haematological malignancy which is curable in 80 and 60% of children and adults respectively with first line intensive combinatorial chemotherapy. The outcomes for patients with relapsed or refractory leukaemia remain dismal and represent a clinical unmet need. Clinicians and scientists are collaborating to understand the biology of resistant disease aiming to develop novel therapies to improve outcomes. Novel approaches, such as chimeric antigen receptor (CAR) T-cell therapy through academic endeavours, are coming online but are currently not available for all patients in this setting.
T-ALL is derived from malignant transformation of developing healthy T-cells in the thymus, and mirror many of their original characteristics. Normal T-cell development is strictly controlled by checkpoints, such as the pre T Cell Receptor (preTCR) complex. When the preTCR senses correct development, it will provide signals to survive and proliferate. In case of corrupt development, the T-cell will undergo apoptosis to limit damage (e.g. auto-immune disease).
We have recently shown that T-ALL can hijack the preTCR complex to initiate transformation and sustain malignant potential. An shRNA targeted screen of the preTCR complex identified a functional role for the Lymphocyte Cell-Specific Protein-Tyrosine Kinase (LCK) in this complex. Knockdown or inhibition of LCK with Dasatinib (DAS), a second generation tyrosine kinase inhibitor, has a cytostatic effect leading to proliferation arrest.
Combination of DAS with Dexamethasone (DEX), a glucocorticoid universally used in the treatment of ALL, resulted in drug synergy and cell death. The efficacy of this new drug combination was confirmed in a phase II-like murine trial. PMID: 32139432
As DAS is already in the clinical arena, it presents a drug combination which has found quick translation. The Hem-iSmart early phase clinical trial platform (NCT05751044) is sponsored by PMC, Netherlands, and is opening up for recruitment of children with relapsed T-ALL across Europe, including the UK. Newcastle University is the lead paediatric clinical centre in the UK together with 4 additional centres (RMH, GOSH, BCH, and MCH). Arm B of this platform trial will test the efficacy of DAS + DEX (+ Venetoclax) in patients. The trial is scheduled to start recruitment in the UK in 2025.
This trial has the potential to demonstrate the clinical value of drug synergy between DAS + DEX. T-ALL cancer cell lines and patient samples obtained at relapse are frequently resistant to DEX. Under normal circumstances, DEX binds to the glucocorticoid receptor (GR) to shuttle from the cytoplasm, bind the nuclear DNA and lead to activation of genes. We have shown that DAS + DEX (re-)activates the GR transcriptional programme, as evidenced by overexpression of TSC22D3 (GILZ). One of many genes under control by the GR is the gene BCL2L11, encoding the pro-apoptotic protein BIM. We observed that LCK knockdown or inhibition led to resensitisation of the leukaemia cell to DEX associated with enhanced apoptosis. This observation is very relevant for patients with relapsed, DEX resistant, ALL. If we were to elucidate the molecular mechanism of this reversal of DEX resistance, it could benefit many patients by optimising their treatment response and long term outcomes.

This MRC DiMen PhD studentship aims to unravel the molecular mechanism underlying the observed clinically relevant drug synergy and develop a future strategy to reverse DEX resistance and improve outcomes.
This project directly aligns with the MRC Molecular and Cellular Medicine theme with the discovery of biological mechanisms relevant to ALL and other lymphoid malignancies.